Establishing digital trust using secure voice verification for high risk applications

Card Not Present (CNP) and online banking fraud amounted to £226.9m (source APACS),
equivalent to 62% of all credit card fraud in the UK alone. The essential reason why such
fraud is possible is because in conventional CNP transactions there is no means of verifying
that the genuine card holder is present when a transaction is undertaken; this is even more
relevant with the push to undertake financial transactions using mobile devices. Our patented
solution VoicekeyID makes use of a locally carried, voice biometric technology to confirm an
individual’s identity. Carrying a personalised biometric classifier (voicekey) around with
them on a local device gives users the ability to retain ownership of their personal biometric
profile. The key objective of this proof of concept project is to develop the VoicekeyID donor
technology into a prototype to show that we can establish digital trust using secure voice
verification in high risk applications such as banking and retail. Users can store their encoded
voicekey on their mobile platforms and use them in trusted out-of-band peer-to-peer
interactions. This will provide a secure and trustworthy information systems verifying the
identify of an individual in a natural way through the use of their voice. Voicekey’s market
engagement has qualified that there are substantial market opportunities for this product and
end user trials are already proposed with a number of companies.